Newton Fund - Re-use of waste tyre fibres in concrete construction

The Brazilian construction industry consumes about 32,750 tonnes of steel and polymer fibres every year for

use in concrete as a reinforcement or admixture. Meanwhile, an estimated 24,836 tonnes of steel wire and

polymer fibre are recovered annually from end-of-life tyres as by-products of tyre recycling. These materials

are agglomerated with a high rubber content and cannot be reused in their current state and usually end up in

landfill. In the UK, Twincon Ltd in partnership with the University of Sheffield has developed techniques and a

unique facility that turns low value tyre wire into a high value product to replace virgin steel fibre

reinforcement in concrete. This project aims to transfer and adapt this technology to Brazil, and to undertake

research to allow similar techniques to be developed for the reuse of tyre polymer fibre. This project will allow

the adoption of more sustainable construction practices, will impact positively on the environment and on the

health and safety of workers employed in the tyre recycling industry, significantly reduce the use of virgin raw

material and create wealth and jobs for the Brazilian people.